Latin American Women's Political Documentary: Practices and Aesthetics 1975-1990

This practice-based research aims to recapture history through the re-vision of Latin American women's political documentary from 1975 to 1990, and connect those films to the present through a practice-based approach. From the 1960s, filmmakers in different Latin American countries began using cinema as a political tool, which led to the emergence of a new politically and socially committed documentary tradition and the film movement known as the New Latin American Cinema. From the 1970s, an increasing number of women filmmakers also began making documentaries that fitted into, diverted from, and ultimately diversified the practices and aesthetics of this film movement. Yet their contributions to its redefinition continue to be overshadowed, and their legacy to women's (documentary) cinema largely overlooked. Working at the intersection between feminist film theory, documentary studies, and Latin American film studies, this research provides a new lens through which to revisit and rewrite the history of the Latin American documentary. My hypothesis is that women's documentary cinema in Latin America from 1975 to 1990 unfolded through three main categories and evolved into a corpus of work within the Latin American cinema. I will argue that women's documentary cinema emerged from the oppositional cinema, was shaped by feminist movements, and was redefined by transnational paradigms. Ultimately, these films raised questions about women's oppression and gender inequality that were discussed in society at large. The practical component of this research consists in making a short documentary that explores ideas about representation, and implements practices and aesthetics discussed in my thesis. The documentary is inspired by some of my case-studies, such as the work of Latin American women Third Cinema filmmakers Marta Rodriguez, Maria Barea, and the Cine-Mujer collectives of Mexico and Colombia, in relation to how collaborative processes can challenge conventional ways of representing and mediating female subjects in non-fiction films.